Theoretical and Algorithmic Foundations of Transfer Learning

Transfer learning via meta-, continual- or life-long learning is rapidly gaining traction in machine learning to lower the sample complexity of tackling a new task. While significant advances have been made on the topic, most of the research in this field has been purely empirical. In this PhD, the candidate will investigate transfer learning from a statistical learning theory perspective, with the goal of identifying the underlying principles that make information transfer effective and quantifying their impact. By shedding light on the answers to these questions, the candidate's work will lead to an improved understanding of current methods and to develop new practical techniques for transfer learning.